VitaNexusAI: A multimodal health large language model transforming unstructured, fragmented health data into actionable, preventative insights.

This project aims to develop a multimodal health large language model transforming unstructured, fragmented health data into actionable, preventative insights.